Cyber Security Improvement 2

As a growing company we are concerned that our current level of security and information security controls may not be enough to prevent us and our customers from a cyber attack.As a supplier I feel it is my duty to protect my customers from such harmful cyber attacks and I accept that we require specialist assistance and believe that the Cyber Security Innovation Voucher would help us resource a well trusted organisation to carry this out. I appreciate that cyber security is an on-going challenge but what ever measures we can put in place through hopefully a successful application could change the way our business operates for the foreseeable future.